Single tube Point-Of-Care multi-drug resistant tuberculosis test

Enigma Diagnostics Ltd and its partners will develop a point of care test for multi-drug resistant tuberculosis (TB) that will run on the Enigma® Mini-Lab instrument and will be suitable for use outside traditional laboratories. For example, it could be used in clinics and surgeries, in both high and low per capita income countries. The test will use novel methods to process samples from patients with a newly invented system for detecting the bacteria that causes TB and detecting resistance to the drugs that are used to treat TB. It will be faster and more sensitive than tests used today and can distinguish the TB that affects people from those infecting other mammals (e.g. bovine TB). It will be safer than other methods as all the special chemistry takes place in a single closed tube.